Innovation Caucus

The Innovation Caucus will undertake a wide range of project-based research and knowledge exchange activities to provide Innovate UK and ESRC with independent interdisciplinary social science insights on different topics related to innovation theory, policy, and practice. This proposal continues and expands the activities of the Innovation Caucus. The aim is to inform the thinking and shape the practice of Innovate UK and ESRC by drawing on the network of academics that comprise the membership.

The breadth of multidisciplinary expertise comprising the membership of the Innovation Caucus and its approach towards facilitating multiple projects are what distinguishes it from more conventional knowledge exchange initiatives. The format of the Programme of Work, comprising responsive mode and structured components, is able to accommodate an open and agile approach to meet the demands of Innovate UK and ESRC.

The core Innovation Caucus team led by Professor Tim Vorley as PI and supported by Dr Katy Wing as the project manager will provide the main interface with key contacts at ESRC and Innovate UK, as well as with the members of the Innovation Caucus. A key function provided is in brokering and facilitating knowledge exchange through the various activities and projects. Moreover, an important aspect of unlocking and realising the value of social science research is by encouraging more collaborative interdisciplinary engagement of the membership.

Building on previous work, the Innovation Caucus will develop its portfolio of activities ranging from the lighter touch engagement through consultation, to the design and delivery of scoping research for Innovate UK and ESRC. The proposed Programme of Work is based around five key activities, these are:

1. Responsive activities, including rapid responses to requests for evidence, more in-depth briefings, masterclasses and workshops;
2. Commissioned projects on social science questions of interest to Innovate UK and ESRC, funded via open calls to Innovation Caucus members;
3. PhD internships with Innovate UK and ESRC on short term projects providing valuable experience for doctoral students;
4. Core research projects, delivered by postdoctoral research associates across the duration of the funded period;
5. Communications and engagement activities intended to deepen engagement with Innovate UK, ESRC and the Innovation Caucus members.

The Innovation Caucus will work collaboratively with Innovate UK and ESRC to identify how the membership can help address current and emerging priorities. The step change in the proposed outcomes of the Innovation Caucus are to 1) Build a stronger community of engaged scholars in the field of innovation research; 2) Promote awareness and understanding in Innovate UK and ESRC around the value and use of social science research; and, 3) Develop and share research insights relevant to Innovate UK and ESRC from the social sciences to shape thinking and practice.

The Innovation Caucus is fundamentally about harnessing and leveraging the expertise and insights of the membership, to inform and shape to the work of Innovate UK and ESRC in different ways. As opposed to targeting a single major impact, the portfolio of engagement activities and projects are more likely to result in a series of 'micro impacts' that contribute to and enhance the work Innovate UK and ESRC over the 24-month duration of the funding and beyond to support sustainable, innovation-led economic growth.

Potential impact
The Innovation Caucus is a knowledge exchange initiative, and therefore engagement and impact is intrinsic to the activities that comprise the Programme of Work. Given that the Innovation Caucus has been funded previously, there is a strategy and plan for working with Innovate UK to identify and initiate projects to meet current and emerging priorities. The focus of this proposal is to continue and expand the activities of the Innovation Caucus, with a view to promoting awareness and understanding as to the value and use of social science research in Innovate UK and ESRC and how it can better shape thinking and practice.

Since 2014 the Innovation Caucus, convened by Professor Vorley, has worked with colleagues at Innovate UK and ESRC to deepen and expand the portfolio of partnership activities. Over this period numerous projects and activities have been developed and facilitated with a view to harnessing and leveraging the expertise and insights of the members of the Innovation Caucus and contributing to and enhancing the work of Innovate UK and ESRC as the primary beneficiaries of the project. The step change in this proposal is extending the capacity of the Innovation Caucus to undertake a wider portfolio of responsive mode and structured activities.

As set out in the Pathways to Impact, the Innovation Caucus will facilitate and support a portfolio of activity engaging the membership of leading social science academics with interests in fields related to innovation theory, policy and practice. Ultimately, the impact of the Innovation Caucus is to facilitate more effective knowledge exchange between the social science research base and Innovate UK and ESRC. To achieve this the core Innovation Caucus team will deliver three key outcomes:

1) Build the membership as a strong community of engaged scholars in the field of innovation research;
2) Promote awareness and understanding in Innovate UK and ESRC of the value and use of social science research;
3) Develop and share research insights relevant to Innovate UK and ESRC from the social sciences to shape thinking and practice.

The project and activity based approach of the Innovation Caucus is premised on the engagement of the core team and the network of academics comprising the Innovation Caucus membership yielding 'micro impacts' that make incremental differences to Innovate UK and ESRC. Over the shorter term the value of social science insights are likely to be on a project by project basis, although over the medium term the intention is to engage and embed social science research more widely in Innovate UK and ESRC and at an earlier stage.

Deepening the relationship of Innovate UK and ESRC with the Innovation Caucus will give rise to new opportunities for research and engagement. In developing the reputation of the Innovation Caucus to date, building relationships and delivering on projects and activities has been an important aspect of gaining traction with further teams in Innovate UK and ESRC. The same has been true with the KTN, BEIS and the Smart Specialisation Hub. As set out in the Case for Support, the long term vision is to extend the reach and intensity of the Innovation Caucus and engage a wider and different sub-sets of the membership.

While the value of the Innovation Caucus is fundamentally in harnessing and leveraging the expertise and insights of the membership, achieving this is contingent on the core team. The role of Professor Vorley as the convenor of the Innovation Caucus has been in acting as a broker to the wider membership as well as facilitating and supporting the delivery of activities and projects. With increased capacity, notably the Project Manager and Postdoctoral Research Associates, the Innovation Caucus will have the ability to extend the portfolio of activities it facilitates and supports. It is this strategy that will ultimately increase the engagement and impact of the Innovation Caucus with Innovate UK and ESRC.